In-line characterisation of complex and high value processes

Industrial Tomography Systems plc has pioneered the commercialisation of electrical tomography.
This project takes more than 10 years experience and learning to apply the company's world leading instruments to characterise complex fluids through innovative sensor design and data
interpretation.
The instrument will be applicable in many industrial sectors:
- in the food sector, the texture of processed foods is fundamental to customer satisfaction
- in consumer goods, the manufacture of products such as toothpaste and shampoo involves
complex processes which impart specific properties, such as how materials flow from tubes
and bottles
- in mining, the flow of slurries and how solids are either kept in suspension, and then later settle out of suspension is important to yield as well as efficient use of chemicals and energy
- in speciality chemicals, such as surface coatings, the flowability of products and their consistencey is a critical part of their performance as paints and coatings.
These process parameters are currently very difficult to measure during processing; and sampling presents particular difficulties for effective quality control.
The new in-line instrumentation based on ITS's world-leading development of process tomography will allow better process control to improve quality & consistency and increase production efficiency.